TrustShare: Privacy-preserving and Trusted Threat Intelligence Sharing using Distributed Ledgers

Public description
Sharing information about emerging threats and cybersecurity breaches with trusted partner organisations is an effective strategy for enhancing the collective defence of organisations against cyber threats. By pooling and leveraging their knowledge and experiences, organisations can strengthen their cybersecurity and protect against similar threats. This collaborative approach facilitates the timely detection, response, and mitigation of cyber threats.

The key benefits of sharing cybersecurity threat information include the following:

Early Warning: Sharing information about emerging threats and cybersecurity breaches can provide early warning to other organisations that may be at risk. This can enable proactive measures to be taken to prevent or mitigate potential cyber attacks, such as implementing security patches, updating configurations, or strengthening defences.

Knowledge Exchange: Trusted partner organisations can share knowledge of current and historical cyber threats, including attack vectors, techniques, and indicators of compromise. This can help other organisations to better understand the evolving threat landscape, identify potential vulnerabilities, and enhance their threat detection and response capabilities.

There are a few other benefits such as improved detection and response time, risk reduction and collaborative defence with partner organisations. In conclusion, sharing threat intelligence with trusted partners is an essential practice for organisations seeking to improve their cybersecurity.